AI Advice in Financial Decision-Making: Which Factors Drive the Seeking and Integration of AI Advice?

Financial decisions have significant implications for both individuals and society, but most humans make suboptimal financial choices. This creates an immense potential for Artificial Intelligence (AI) to enhance financial decision-making by providing high-quality, affordable advice, especially for those who lack access to other forms of advice. AI has the capability to deliver such high-quality advice, matching or surpassing human decision-making capabilities. However, the extent to which people seek and integrate AI advice faces novel challenges, notably algorithm aversion, the phenomenon that people prefer humans over AI advisors, which has been reported in various contexts. Algorithm aversion suggests that individuals might be less inclined to integrate advice from AI advisors. Nevertheless, the evidence regarding the actual integration of AI advice is mixed. Findings from other areas of psychology suggest that preferences such as algorithm aversion may not play a significant role in integrating information. Furthermore, the advice-taking process often requires people to actively seek advice, an aspect largely overlooked in prior studies. How people seek financial advice from AI and the impact of preferences on this behaviour remains unclear. People often fail to seek advice from other humans, particularly when social costs are involved. Moreover, preferences for others do not reliably predict social behaviour. As preferences may not be crucial to explaining advice integration and seeking, I aim to develop a framework identifying the psychological factors that drive these behaviours.

My research programme employs a comprehensive experimental approach across three streams to examine the integration and seeking of financial AI advice. This exploration is facilitated by a novel paradigm, where participants engage in investment decisions while receiving either AI or human advice. This setup is designed to mirror real-world decision-making scenarios, with monetary incentives to enhance the relevance of findings to actual financial behaviours. Stream one (three studies) investigates AI advice integration, examining how it compares to human advice integration and the impact of advisor preferences on the integration of AI advice. After running two pre-registered studies in my first year as a PhD student, findings suggest that although preferences slightly favour human advisors, they do not significantly deter the integration of AI advice. I also examine the impact of additional psychological factors -competence, trustworthiness, experience, social norms, and behavioural control- to examine what matters the most for advice integration. Stream two (four studies) delves into the dynamics of advice-seeking, exploring the impact of preferences and other psychological factors on this behaviour, and if actively sought AI advice is integrated more than advice that is not. Stream three investigates individual differences, such as the need for cognition, and financial literacy, which may generate obstacles for certain groups from benefiting from AI advice.

I hope to contribute significantly to the understanding of human-AI interactions in financial decision-making, informing research and practice. I am confident that I can achieve this, having completed the initial phases of my research, including a literature review, designing my experimental paradigm, and conducting two studies during the first year of my PhD. Theoretically, my research challenges prevailing notions of algorithm aversion and identifies key factors influencing advice integration and seeking. Practically, the findings aim to inform the development of more effective, responsible AI advisory systems. By disseminating this work through three high-impact papers, collaborating with industry and other researchers, and communicating key insights to broader audiences, it will make a meaningful contribution to psychology, financial decision-making, and AI development.